FourAI: Four Point AI System for CCTV Security

The current project builds upon our prior research to deliver a market-ready AI product which enhances safety and reduces delay minutes caused by dangerous, suspicious or anti-social behaviour in a railway environment. The scope proposes to radically change the way Network Rail delivers its mission to connect people safely on time, while developing a capability that fills a void in the marketplace for interpretable and inclusive AI which safeguards that algorithmic decision-making does not unfairly single out protected demographics. The innovation seeks to save time, enable faster response, and push the state-of-the-art in the industry by enabling transparent, explainable and accountable AI models that reduce negative externalities due to bias and unfairness.